Investigation of Technologies for Fault Level Management in Future Distribution Networks

The decarbonisation of heat is an increasingly important issue for the UK, requiring expanded use of district heating and distributed Combined Heat and Power (CHP). However, fault level constraints are becoming a barrier to connecting new distributed generation in urban areas, and with plans for increased local generation, especially CHP, the already limited headroom in substations will be quickly exhausted. Traditional reinforcement techniques are used to incorporate new distributed generation, making this financially unattractive to developers.

Different technologies and research is ongoing, to find a solution suitable to distribution network operators. At the distribution level, the fault level plays an important role in the overall safe operation of the network, including protection co-ordination. UKPN's project, called PowerFuL-CB, aims to trial two novel fault limiting circuit breaker devices on the London 11 kV network, one being developed by ABB, for deployment in substations, the other from Applied Materials (AMAT), designed for use at distributed generation plant sites.

Main objectives of the PhD project include the following:
1. Contribution towards understanding of fault level (or fault current) requirements for distribution networks, integrating with low carbon technologies such as CHP, Power park modules and EVs.
2. Investigation of different technologies for fault current generation (e.g. use of thyristors as additional current paths) and limitation techniques (e.g. IS limiter, Active Fault De-coupler, FLCB etc) in medium voltage (11kV) distribution network.
3. Investigate the evolution of protection systems, to work better with power electronic devices by moving away from normally used over-current detection in distribution networks and gaining further understanding of voltage and impedance of the circuit.
4. Explore improvement opportunities in power system protection, as we move towards a more meshed distribution network

Potential impact
This Centre will train students in the blend of traditional and emerging power network concepts and advances in information and communication technologies, consumer and demand side technologies, and integrated energy systems required to deliver future power networks. This targets the skills challenge in the electrical power networks industry, and the lack of high quality graduates able to deliver the smart grid. The training will deliver doctoral level engineers that are prepared for key technical tasks within the power networks and utility industry, and this is a positive impact for society.

A number of industrial partners have agreed to provide placements in which projects are undertaken with the company and on their premises. This will provide an immediate industrial impact where research concepts, systems and approaches can be delivered as knowledge exchange impact, leading to enhanced performance of the UK power networks industry. Direct engagement with the industrial partners, and their funding of the research programme and strong engagement, will lead to new intellectual property that can be capitalised upon by UK manufacturers (new products), consultancies and service providers (new offerings, analyses, services) and network operators (increased efficiencies and reduced capital and operational expenditure). Overall, this will lead to the impact of reduced energy costs for the UK consumer.

Academic impact will be achieved through the internationally leading and novel research activities planned for the Centre. Extensive links and engagement with leading international academics are being put in place to underpin this.

Society will benefit directly by the CDT helping to elevate the standing of the engineering profession and producing more engineers aware of the implications of their technical work for policy and their wider responsibilities to the public, with a particular emphasis on energy. The CDT's impact on policy will be accentuated by the key roles played by our senior staff in government-industry steering groups such as ETI Strategic Advisory Groups, Ofgem Innovation Working Group, IET Power Networks Joint Vision Group, Scottish Grid and Economics Group, and the Scottish Smart Grid Sector Strategy Group to name a few. Our international links through CIGRE, CIRED, and the IEEE will ensure that our outcomes influence a global community.

Our CDT cohorts, alongside our early career research communities, are central to our ambitions to inspire a generation through impact and engagement. Strategic engagement initiatives, such as Strathclyde's Technology and Innovation Centre, are intended to transform the way in which universities work with industry and communicate effectively with all stakeholders, including the public. The CDT cohort will benefit from interactions within this environment, leading to further uptake of the research among stakeholders.